Feasibility study to develop technology for predicting wheat yield

The collaborative project between Selex ES and Frontier Agriculture will test the feasibility of developing new technology for predicting wheat yield using a wide range of data including; remotely sensed information describing the crop and soil.

The project is highly innovative as it seeks to produce the first commercially viable yield prediction service that not only predicts yield, but also to identify the key factors expected to limit yields. New applications for remote sensing technologies will be developed and innovative techniques for integrating a wide range of data types will be employed.

The ultimate goal of this initiative is to produce a decision support tool that enables more efficient operating practices for a wide range of clients within the wheat industry.